Magic! It's real and it's political: Exploring precolonial spiritualities in magical realist fiction by Anglophone African-Caribbean diaspora women wr

My research aims to explore how Anglophone African-Caribbean diaspora women writers draw on precolonial African-Caribbean belief systems to inform the 'magic' in their magical realist fiction. The project has two parts: writing my own magical realist novel and conducting a critical analysis of contemporary magical realism by African-Caribbean diaspora women writers. Both parts aim to reconnect African-Caribbean readers with cultural ontologies that have been lost or marginalised through colonial histories, demonstrating how magical realism offers a powerful platform for reclaiming these legacies.

The novel will centre on the intricacies of a twelve-year long relationship between Dove, a mixed Indigenous/African-Caribbean woman from Dominica, and Rai, her British-Saint Lucian partner. Living above their East London Caribbean takeaway shop, they each have access to a spirit world - shaped by Kalinago and precolonial West African spiritualities - yet neither is aware of the other's abilities. Their simultaneous secrecy further fragments their already fraught relationship. Alongside Dove and Rai, the novel also delves into the lives of regular customers at the takeaway shop: a British-Trinidadian woman seeking her cultural roots, an elderly Barbadian man reflecting on a lost love, and a Martinican woman haunted by the deaths of her nine brothers. Through these characters, the novel weaves together narratives that explore the deep emotional and spiritual ties to the Caribbean, even from afar.

The critical analysis focuses on 21st century African-Caribbean magical realist fiction, examining Desiree Reynolds' 'Seduce' (2013), Leone Ross' 'This One Sky Day' (2021), and Ayanna Lloyd Banwo's 'When We Were Birds' (2022). This literary research aims to highlight how magical realism rewrites colonial accounts of the Caribbean, disrupts Eurocentric narratives concerning Black identities, and reimagines new paths to liberation. It shows how magical realism not only draws on the spiritualities of African-Caribbean cultures but also serves as a form of resistance, challenging the dominance of Western perspectives that have historically shaped ideas about reality, identity, and history.

In this way, magical realism becomes more than just a literary style. For marginalised communities, whose realities have been ignored or misrepresented by colonial powers, it is a political tool for reclaiming their stories and belief systems. While many scholars view magical realism as an aesthetic that blends 'non-reality' with the real world, I argue that it has deeper sociopolitical significance. For African-Caribbean writers, magic is not just an imaginative element but is embedded in the spiritual traditions of our ancestors, which have always understood magic and reality as interconnected. These stories resist the linear and materialist worldviews of European colonialism and instead propose a world where magic and reality naturally coexist.

Writing a novel, rather than a traditional thesis, allows me to engage with these themes in a way that aligns with the oral and storytelling traditions that have historically empowered communities pushed to the peripheries. Storytelling has long been a method through which marginalised groups resist dominant narratives and create their own. By writing in this literary mode, I hope to contribute to the growing body of Black British and Caribbean literature that uses magical realism to challenge colonial legacies, and reconnect African-Caribbean readers with the knowledges we have been detached from as a result of colonisation.